Development of the Dynamic Gastric Model

The Dynamic Gastric Model (DGM) is a physical apparatus which accurately simulates the physical and biochemical processes that occur within the human stomach. It allows samples to be taken at any stage of digestion, which would be difficult, expensive and ethically challenging in humans or animals. The DGM is based on 15 years of research including human validation studies using MRI to determine the physical behaviour of the human stomach during digestion.
We now need to clearly demonstrate how well it simulates the availability of nutrients or drugs in humans, and to refine the model so that it can be more widely used, and therefore reduce the reliance on expensive animal and human studies. The model will also be further developed to enable studies that would not be permitted in humans; for instance, the impact of taking drugs with alcohol, or the development of an infant formulation.
These outcomes will significantly improve the commercial and scientific potential of the DGM.